Teesside University and Tekgem (UK) Limited KTP 21_22 R4

To create business processes to enhance decision making via the application of data science, machine learning and Artificial Intelligence approaches.